Pool Energy savings

Our pool sanitisation system eliminates the need for pool users to handle volatile chemicals, and creates a better swimming environment for swimmers. The energy and waste generated by the swimming pools are substantially reduced by our system, and our constant analysis of water quality eliminates bugs such as cryptosporidium from the pool water - a safer experience all round.